Tuneable methods for Conjugate Heat Transfer

Deterministic Conjugate Heat Transfer (CHT) simulations in the design of Gas Turbines suffer from the uncertainty of manufacturing tolerances (geometry) and combustor exit conditions. This means that Thermal Paint Tests (TPTs), which typically occur at high TRL (Technology Readiness Levels) rarely match the deterministic CHT simulations which are used for the final blade lifing calculations, requiring more iterations (largely manual and expensive) in the design process. As a result this project focuses on using data driven techniques to tune CHT simulations to gas turbine TPTs, including a general method for surface temperature sensitivity analysis and a robust method for matching given a 3D surface temperature deviation from a TPT across various different engine operating conditions